Between Good and Evil: Analysing collective perceptions of right and wrong using NLP

Following a social constructionist interpretation, the normative power of morality and its specific content can be understood to be "constructed" through our shared discursive practices around right and wrong. In other words, it is by being formulated, debated, and defended collectively that our moral beliefs acquire a force of their own and become social norms. With the rise of social media platforms over the last few decades, online spaces have progressively become public forums in which these moral debates play out and new moral norms are formed. While social media platforms enable new forms of communication, though, traditional news media outlets remain central actors in the media ecosystem.
Their content is widely shared on social media, and continues to exercise considerable agenda-setting influence, though no longer exclusively (Brosius, Haim, and Weimann, 2019), and shape collective interpretations of social and political realities (Hjarvard, 2010). From a technical point of view, on the other hand, increasingly powerful hardware and astounding progress in the field of Natural Language Processing provide us with the means to analyse this data in a truly insightful way. In other words, new opportunities are emerging for the study of the formation and evolution of moral norms from both user-generated text and more "institutional" sources such as the news. In my PhD work, I look at the way people discuss issues of right and wrong, and what this can tell us about our evolving moral norms and social change in general. My analysis relies on textual data from newspapers and social media platforms (particularly Twitter and YouTube) and aims to uncover the synergies that drive and hinder shifts in moral norms while focusing on three axes of comparison: 1) across communities, 2) across media and 3) through time.